Enabling rising penetration and added value of photovoltaic generation by implementationPV system integration of advanced storage systems

The Erigeneia project targets to enable the high penetration of PV technology and to utilize its potential value in the energy system by
developing a local and central energy management system (EMS) that will combine photovoltaics (PV) with battery energy storage systems
(BESS). The project will match the technical requirements imposed by the distribution system operators (DSO) with the upcoming new
market regulations, capitalizing on the positive effects of PV and BESS combination. In addition, a tool for intra-hour energy forecasting will
be developed and integrated into the EMS to provide a more accurate and reliable operation plan for the DSO.
The proposed work is expected to have significant impact on the further penetration of PV given that the existing grid infrastructure will be
utilized in a more efficient way, by increasing the hosting capacity hence deferring grid reinforcement. By promoting grid-friendly
self-consumption of PV generation, grid congestion issues will be avoided. Since the EMS will increase the power usage predictability, the
current expensive power reserves will be replaced by the local EMS control strategies of the combined PV and BESS EMS. Furthermore, the
users will take advantage of the provided flexibility in order to lower their cost of electricity, by gaining from the new upcoming policies of
Time of Use (ToU) and dynamic tariffs. Finally, a versatile algorithm capable of estimating the optimum size of BESS and PV to meet all the
needs of prosumers will also be developed. Field trials will take place in Cyprus (domestic EMS) and Turkey (community EMS) and novel or
more effective ancillary services will be provided to the network operators (e.g. power smoothing, voltage regulation). Finally, the economic
impact of the proposed solutions will be quantified.
The proposal is fully in line with the SET plan and Solar Energy Industrial Initiative objectives for effective integration of solar energy
technologies in the energy system.